Sustainable fuels and platform chemicals from renewable sources

Explore novel technological routes to upgrade bio-oils produced from globally available agri-waste feedstocks using the patented PYROCHEMY process developed by PyroGenesys.

Biomass stands out as a promising renewable energy source, capable of being converted into liquid bio-oil through the commercially established process of fast pyrolysis. However, bio-oil has a significantly lower heating value (16-19 MJ/kg) compared to conventional fossil fuels (42-47 MJ/kg) and exhibits several unfavourable properties resulting from its elevated oxygen and water content.

In collaboration with PyroGenesys, a producer of biochar, bio-oil, and biogas through its patented biomass pyrolysis process, this research aims to develop a novel technological route for bio-oil upgrading. Catalytic hydrotreatment will be explored as the main upgrading technique, having demonstrated the best carbon yield, HHV, and removal of oxygenated species in previous studies, whilst only producing H2O as a by-product. In addition, sustainable catalysts sourced from landfills or industrial waste could be investigated as a cost-effective and environmentally friendly alternative to expensive noble-metal catalysts. Finally, microwave technology will be employed as the heating mechanism, leveraging the strong microwave receptibility of the polar molecules in the bio-oil and the di-electric properties of catalysts to potentially significantly enhance catalytic reaction efficiency.